Smart(er) energy justice: Embedding equality into smart technology use and design

UK regulation requires energy suppliers to offer installation of a smart meter to every household by 2020. The installation of smart meters forms part of the creation of a smart grid, which will be able to supply more reliable, efficient and low carbon energy to households creating environmental benefits. The greater the uptake of smart meters, the greater the potential benefits to consumers and the environment.

The roll out requires consumer acceptance of smart meters but current research has highlighted concerns that are hindering this. This research will look at the concerns of consumers with a view to providing policy relevant recommendations that increases the long-term uptake of smart meters.

This research will follow three phases. The first will review the roll out data and consider its success along with any distributional injustices. The second will involve contact with communities to identify the main concerns of those who have not accepted smart meters. The third will look at the potential future use of smart meter technology and consider what checks and balances should be put in place to protect consumers.

In conclusion, this research proposes to review the results of the smart meter roll out following the 2020 deadline and move forward with the consideration of social issues that may arise following the distribution of installations and how the technology may be used going forward. The outcome of this research would allow recommendations to improve the attainment of energy justice outcomes.